Manchester Metropolitan University and Spark Media Partners Limited KTP 24_25 R5

To develop an AI assistant to creatively assist production and post-production to reduce costs and editing time to ensure the long-term survival of low budget television.